Airspace Online Marketplace

A new online marketplace that will empower East Anglia's best new rural-based artists who are facing financial hardship to monetise their talent and develop their careers.